Data Path Development Kit

This project will demonstrate the use of DSbD technologies in the field of IT infrastructure components. The specific application used in this project is a packet processing application but we believe the project's findings will be applicable to a broader range of infrastructure components. The project will explore the use of both pointer protection and memory compartmentalisation within the data path layer of a full stack application and particularly in a performance-sensitive context.